Feasibility Study: Can a Personalised AI Menstrual Health Assistant Effectively, Engage, Educate, and Support Girls Aged 8–17?

Our feasibility study will explore the potential of an artificial intelligence-powered health assistant. It will be designed to help girls aged 8-17 better understand their menstrual cycle, symptoms, and emotions through personalised education.

Despite menstrual health education being compulsory in UK schools, research by the University of Bristol (2024) shows that significant gaps remain: 92.9% of girls say school education on periods could be improved, with nearly 70% reporting they received no practical information on how to manage menstruation. In Plan International UK's research, 48% of girls aged 14-21 said they feel ashamed or embarrassed when menstruating.

This project is led by Ove Care, a UK-based digital health company committed to ensuring no girl starts her period feeling confused, scared, or alone. Our current early-stage app, Ove, is a free mobile platform designed specifically for girls aged 8-17\. It offers age-appropriate lessons, a simple cycle tracker, interactive quizzes and product guides. With over 7,000 downloads and 43% monthly active users, the app has shown strong early engagement and demand.

Building on this foundation, our feasibility study will test a prototype AI assistant capable of answering puberty-related questions, analysing mood and symptom data, and offering tailored, educational insights linked to each user's cycle. The intended impact is to help girls be more informed, less anxious, and better equipped to manage their periods with confidence. A key goal is to assess whether young girls engage with this tool, find it helpful, and would be willing to pay for it as a premium feature.

We will carry out structured user testing with girls from a range of socioeconomic and geographic backgrounds, as well as parents and carers, to evaluate demand, usability, and commercial potential. Technically, the study will test whether the AI assistant can deliver medically accurate, emotionally supportive content in an age-appropriate way. We will also assess whether the AI assistant improves engagement outcomes compared to traditional educational tools.

This project could lay the groundwork for a scalable, AI-enhanced subscription service within the existing Ove app. It will provide critical insights into how personalised, interactive tools can improve menstrual education for younger users. We will address key feasibility questions such as: Do young girls want this? Will they engage with it? Is it commercially viable?

This study will help shape the future of accessible, empowering digital health education for girls.